Aston University and Craven Dunnill & Co Limited KTP 22_23 R3

To review, integrate and optimise the operational and business management processes in the business to increase their digital maturity and enable it to exploit the benefits of digitisation through improved efficiency and productivity.